Connecting inflationary cosmology to observations on all scales

A cornerstone of the 'cosmological standard model' is that the universe undergoes a period of accelerated expansion, called ‘inflation', at very early times. The energy in the field, or fields, driving inflation is then dissipated into radiation and matter in a phase known as 'reheating' after inflation ends. During these epochs, the seeds of structure in the universe are first generated from quantum fluctuations and then imprinted as classical perturbations in the primordial fluid after inflation ends. Simultaneously, gravitational waves are also produced. On 'large scales' -- those within roughly four orders of magnitude of the cosmological horizon today -- density perturbations and gravitational waves produced by inflation are tightly constrained by observations of the Cosmic Microwave Background (CMB) and of large scale structure (LSS). These constraints will continue to improve significantly with current and future experiments, such as the Simons Observatory and Euclid mission.
In recent years, however, a new frontier has also opened up: What are the consequences of fluctuations generated by inflation for shorter-scale observations of the universe, and how these can be used to further constrain inflation and understand physics at very high energy scales? Short-scale observations include spectral distortions of the CMB, primordial black holes, and gravitational wave signatures relevant to LIGO/Virgo/KAGRA, LISA, Pulsar Timing Array (PTA) experiments, or more futuristic gravitational wave experiments. These new observational probes and the theory needed to connect them to the primordial physics of inflation are developing apace, and the discovery space in this exciting and topical area is enormous.
The early universe group at Queen Mary is already at the forefront of developments in this area, with the expertise needed to make significant contributions. In this proposal, we ask for resources to continue our efforts to explore this new window into the physics of inflation. We will deliver new theoretical insight into the dynamics of inflation, produce novel numerical tools to simulate the physics of inflation and reheating, and produce forecasts for important inflationary models. A particular focus will be on the interconnection between short and large-scale observational signatures.
In particular, we propose three interconnected work packages.
1) To make theoretical investigations into the non-linear dynamics of the phases of inflation that lead to short-scale observational signatures, including non-adiabatic evolution in single-field inflation and instabilities in multiple-field scenarios. This will include investigations of the loop effects these phases give rise to, and how these alter observations on large and short scales, addressing recent controversies in this area.
2) To make all-scale forecasts to constrain models of inflation utilising codes we are developing and have previously created that self-consistently model the dynamics of inflation and the fluctuations it produces including loop effects.
3) To derive the conditions needed for the formation of PBHs in slow-reheating scenarios of the early universe and other post-inflationary settings in which scalar fields dominate the dynamics, and hence determine the abundance of PBHs produced in these scenarios. This involves further developing numerical codes for solving the general relativistic dynamics in scalar field dominated cosmology that we are currently developing.